The Coins of Roman Tarsus: Discovering Economic and Political Networks through the Propagation of Civic and Cultural Identity on the Coins of Roman Ci

Tarsus was Cilicia's provincial capital and a leading cultural and commercial hub of the Eastern
Mediterranean. Tarsus' coin output was large and diverse, comprising over 600 different types under
Rome (29 BC-AD 268), yet this important source for the region's diverse culture, society, and economy
remains virtually untapped.
Kraft's milestone study of Roman coinage (1972) briefly touched on Cilicia, utilising stylistic links to
demonstrate regional centralisation of die production in Asia Minor. Other studies (von Aulock 1963;
Levante 1985; Karbach 1993; Ziegler 1993) reveal much about Cilicia and its administrative history, but
not Tarsus. Tarsus' iconography (Ziegler 1993) and the presence of Tarsus' coinage outside Cilicia (Tek
2016) have only received brief attention, indicating their variation, wide circulation, and the potential
existence of an economic zone.
The study of dies, styles, and flans is essential to formulating Tarsus' coin production and evaluating the
coins as source material, and to understanding the political, economic, and cultural history of Tarsus and
the surrounding area. Watson (2019) illustrated the inapplicability of a general production model for all
regions, necessitating examination of mints as part of a regional study, outstanding for Tarsus.